University of Exeter and Goonvean Holdings Limited KTP 24_25 R5

To develop and embed digital twin methods into manufacturing operations, supporting the transformation of existing companies and informing acquisition processes within the Goonvean Group.